Guiding Adaptive Behaviour by Memory of Different Timescales and the Underlying Neural Mechanisms

Our brain is extraordinary at matching incoming sensory signals to past experiences, which guides selective attention and allows us to behave adaptively and dynamically based on predictions and expectations. Memories of different timescales are involved in guiding perception and performance, but so far we still lack a clear understanding of how remote long-term memories (LTM) and current working memories (WM) work together to "premember" experience, and neither do we know the underlying neural mechanisms. This project will design novel behavioural tasks, in combination with neuroimaging techniques (e.g. fMRI, MEG/EEG) and computational modelling, to elucidate how the prospective nature of memory operates in a multi-timescale and interactive way.